Proving the optimality of gamma hedging on a trinomial tree (which can model any diffusion).

After showing that a trinomial tree can approximate any stochastic differential equation, we show that the gamma-hedging strategy is the optimal hedging strategy on these trinomial trees.
We also show that, for continuous semi-martingale asset price processes, the gamma-hedging strategy is the optimal hedging strategy (or a delta hedging strategy with a specified restriction).

We use a neural network to produce an alternative, more successful pension investment and consumption strategy compared to the newly released CDC schemes. We also train the neural network to learn how the strategy is impacted by differing parameter values for the users preferences. The method of training the network for all of the parameters uses an additional network to normalise the loss function.